Face of the future / explaining computer vision and graphics

Computer vision and image processing will impact our lives in a number of ways over the coming decades, particularly in the areas of security, robotics, user interface design and entertainment. The UK has one of the highest concentrations of video surveillance cameras in the world. The need to prevent crime coupled with the need to protect the right to privacy of individuals are important topics that concern us all, particularly with the increased risk from terrorism. The large number of cameras means that automated surveillance is required, and computer vision systems are becoming increasingly sophisticated. The need to reconstruct the appearance of an individual, possibly from multiple cameras and at different times also requires sophisticated computer graphic techniques. These can be extended to include adjusting the age, body weight or other parameters for people who have been missing or wanted for some time. This exhibit will attract the users attention with a fun interactive Face Transforming tool, and then aim to explain the computer vision and graphics technology behind this fun tool with additional interactive exhibits.